i-PCT: Indoor Pandemic Contact Tracing in large crowded venues

Convert's objective is to develop a comprehensive, accurate, scalable tracking system to better support infectious contact-tracing measures in large venue, super-spreader locations such as trade shows and concert/sporting venues, where current solutions using Bluetooth (BLE) will be unsuitable.

Using a superior ranging technique, the system will record accurate trace information to identify close contacts at crowded venues, working alongside emerging mobile systems. The 6-month project will deliver a prototype system.